Smart Cultural Journeys

Humans are a species addicted to stories. They have a powerful hold over us. They are used across every culture to teach, to entertain, and to warn. As a medium they have adapted to every innovation we have created, and no matter how ‘technical’ our lives become stories will always be a powerful way to engage, to inform, and to delight. We want to unlock stories which are hidden by using technologies in interesting ways, and use them to increase the levels of engagement and inclusivity across the culture/tourism sector. Cultural journeys can be greatly enhanced by immersing visitors in smart, context-aware, interactive environments. Exploiting the capabilities of connected devices, AI-powered cloud-based solutions, and conversational interfaces we aim to augment a user’s journey and discovery of a new location. Smart Cultural Journeys is a platform that engages, delights, and informs visitors enabling them to interact with the place they are visiting, and local businesses, in a more personal way. By learning to adapt to cultural and language difference it can make places more relevant, tailored to them, and through the collection of engagement data it can keep improving the experience.